Quantum Machine Learning for Genomics: Assessing Real-World Potential and Constraints

This project investigates whether, where, and how quantum machine learning (QML) can offer real-world benefits in genomics. Despite sequencing trillions of base pairs, our understanding of how genetic instructions translate into biological processes and disease remains limited. A major challenge is the computational cost of modelling complex, higher-order interactions among genes, cells, and environmental factors—most current analyses are restricted to pairwise associations.
Quantum computing could help address this by modelling complex correlations more efficiently than classical methods. Potential benefits include faster training, improved generalisation, and lower energy use. However, practical limitations remain, and it is unclear if today’s quantum technology can realise these benefits in genomics.
In collaboration with the UK National Quantum Computing Centre, we will construct test models of genomic systems, identify simplified biological datasets suitable for near-term quantum experiments, and assess what computational resources are needed to achieve practical advantage. The project also includes community-building activities to guide future partnerships between quantum computing and genomic science.
While focused on one use case, this work contributes more broadly to understanding how quantum AI might accelerate discovery across scientific domains.